AdSync360: AI-Powered Content and Ad Harmonisation for Smarter Advertising.

AdSync360 will be a groundbreaking AI-powered platform designed to transform the way digital content and advertisements are integrated and managed. By leveraging advanced machine learning algorithms, AdSync360 enhances the relevance and effectiveness of advertisements by synchronising them perfectly with corresponding digital content. This not only improves user engagement but also maximizes the profitability of advertising efforts.

**Key Features of AdSync360:**

* **AI-Driven Ad Placement:** AdSync360 will use intelligent algorithms to analyse content and audience behaviour, placing ads where they are most likely to engage and convert, ensuring that every ad reaches its intended audience in the most impactful way.
* **Seamless Integration:** Built to complement existing systems, AdSync360 will integrate smoothly with a wide range of content management systems and advertising platforms, making it easy for businesses to adopt without disrupting their current operations.
* **Scalable Solutions:** Whether you're a small publisher or a large media conglomerate, AdSync360 will be designed to scale to meet your needs, enhancing its functionality as your business grows.
* **Ethical and Compliant:** AdSync360 will adhere to the highest standards of data privacy and ethical advertising, ensuring all content and ads meet regulatory requirements and contribute to a safe and trustworthy digital environment.

AdSync360 will offer a robust solution that not only keeps pace with these changes but also anticipates future trends. It provides publishers and advertisers with a tool that not only boosts the efficiency of ad placements but also enriches the overall user experience by delivering more relevant content. This approach not only enhances user engagement but also drives higher returns on investment, positioning AdSync360 as an essential tool for anyone in the digital publishing or advertising industry.